Molecular control underpinning arm and leg size, development and regeneration

This exciting project will investigate the amazing process of limb development, aiming to understand how limb size is controlled between the two sides of the body and to shed light on how limb defects come about and if they can be rescued. The approach will be highly interdisciplinary, combining advanced molecular biology techniques, imaging, fate mapping as well as genetic/embryological perturbations and strategies to try and correct limb defects in-vivo.

Central to our approach will be to study how limbs form in developing embryos, using chicken as a model system. Whilst a lot is known about limb development in general, we still don't understand how the outgrowth of each limb is precisely coordinated so that your left and right arms (or legs) are the same size. How is this controlled when they don't directly communicate with each other? We hypothesize that there are self-regulating control mechanisms that allow embryos to correct initial errors in limb patterning. Our previous work [1] found these types of control mechanisms exist in early (but not late) limb development, where limbs have a remarkable ability to recover from significant tissue loss/damage and form normal (albeit smaller) limbs. In this project, we seek to identify the factors underpinning this regulation, to understand to what extent defects can be corrected during development, to determine if in later limb development we can reactivate the ability to recover from tissue loss and regenerate missing tissue and to understand when and why this correction fails resulting in a defect that survives to birth and ultimately into adulthood.